Waveclerk - Solopreneur finance platform

Waveclerk is an integrated platform designed to simplify the process of self-employment to empower individuals to focus on their work while ensuring compliance with legal and financial obligations.

Waveclerk embodies the spirit of innovation, technology, and empowerment. It's the tool that bridges the gap between the freedom of self-employment and the ease of corporate support. The platform offers comprehensive automation for self-employed individuals, that integrates registration assistance, taxes, expense tracking, insurance coverage, accounting, tools, and resources they need to navigate the complexities of self-employment effectively.

The self-employment market in the UK is growing rapidly, with an increasing number of individuals choosing freelancing, consulting, and entrepreneurship. According to the Office for National Statistics, the number of self-employed individuals reached 5 million in 2020, representing a significant market opportunity. However, many self-employed individuals struggle with the administrative burden, legal complexities, and financial management associated with working for themselves. Waveclerk aims to address these pain points and capture a significant share of the growing self-employment market.

Our platform aims to provide seamless support and empower self-employed individuals by automating complex tasks and providing essential resources. With an intuitive interface and advanced features, Waveclerk will revolutionize how self-employed professionals manage their financial and legal obligations. By catering to unique needs and providing a user-friendly platform for freelancers, consultants, independent contractors, early-stage startups, small business owners, and entrepreneurs in the UK, Waveclerk aims to become the go-to solution for simplifying self-employment tasks.